Sustained Community Support for UK Euclid Involvement

James Nightingale, the Chair of the Euclid UK Coordination Group (https://eucliduk.net), has written on behalf of the Euclid UK consortium to request support for essential community coordination and participation in the European Space Agency’s (ESA) Euclid mission. With 353 members, Euclid UK is the UK’s largest astronomy consortium and plays a central role in Euclid science exploitation, a flagship ESA mission supported by significant UK investment, including £37 million from the UK Space Agency (UKSA).

Since 2017, Euclid UK has maintained a small community support fund to facilitate activities critical to UK involvement in the mission. These include:

• Organising annual UK Euclid meetings;
• Providing travel support for UK-based scientists to attend key Euclid collaboration meetings with a particular emphasise on early career researchers.

This fund was originally seeded by registration fees from the 2017 Euclid Consortium Meeting held in London. It is now nearly exhausted. With only ~£3 400 remaining, we anticipate being able to cover expenses through 2025; however, no further funding is currently available to support Euclid UK for the remainder of its nominal lifetime (running until 2031).